High throughput, ultra-rapid antimicrobial susceptibility testing

Antimicrobial resistance (AMR) occurs when organisms such as bacteria or fungi evolve to resist medicines (antibiotics, antifungals) that are designed to kill them. This makes it harder to treat infections, increasing the risk to the patient and of the disease spreading. The rise of drug resistant bacteria - so-called "superbugs" - is of particular significance and could become a major global health threat due to overuse of certain antibiotics medicines in humans and agriculture. AMR is one of the WHO's top 10 Global Healthcare Challenges. It directly causes over 1 million deaths per year, more than AIDS and malaria. It contributes to many millions more, as well as costing healthcare systems £billions in treatment costs. Indeed no new types of antibiotics have been developed since the 1980s.

Currently patients with an infection are tested to determine the best antibiotic using a test known as an Antimicrobial Susceptibility Test (AST). Unfortunately, this can take 2-3 days to determine whether a bacterium is resistance or susceptible to a particular drug. To speed up this test the University of Southampton developed a novel technique that can rapidly measuring the properties of individual bacteria after a short exposure to different antibiotics to see if they have affected the bacteria, and this method can deliver a much faster AST, giving results within a few hours from a raw sample. The measurement techniques is called Impedance Flow Cytometry and is now commercialised by a spinout called iFAST Diagnostics. The company is focusing on a test for bloodstream infections where patients are often very sick, and delays in prescribing the right antibiotic are serious since this can lead to sepsis or even death.

This project will build on the early success of iFAST and develop the first fully automated system that can deliver a rapid test within 3 hours from a sample of bacteria extracted from blood samples. It will include a fully automated sample extraction technology coupled with a robotic system that can process 6 patient samples every hour. It will also be capable of measuring the properties of many different types of bacteria along with fungi (Candida) which are becoming a major concern. It will deliver a game-changing Antimicrobial Susceptibility Test that has the potential to save hundreds of thousands of lives per year, as well as to shorten hospital stays and save global healthcare systems a large amount of money.